Delivering van free logistics in urban areas through Covid-19 compliant operations

The objective of this project is to provide third party logistics companies with van free last mile technology that is safe to operate in a Covid-19 environment. The project will deliver a mix of new hardware, adaptations to existing hardware and business processes that respond to the need for social distancing.

The opportunities for trial and roll out of this innovation, exist immediately post project completion, making this a real and deliverable Innovate UK project by the end of 2020, in this time of global disruption.

Our primary partner and lead customer has maintained a keen interest in progress with the project and wishes to take the resultant prototype hardware through to operational trial from its depot based in Bury St Edmunds, Cambridgeshire.